Who lets your yes be yes?: Towards a theological reckoning with the social construction of consent

Popular Christian theologies often urge their adherents towards giving themselves away for others' benefit but tend to urge their most oppressed and marginalised adherents with significantly greater gusto. Unfortunately, despite tentative steps, Christian theologies of consent whether sexual or otherwise have yet to reckon properly with the social construction of consent, and hence with their own complicity in such construction. How can Christians ethically, responsibly work towards righting the consequences of these insufficiently-developed or even actively harmful theologies, and what can Christians do, individually or collectively, to develop and practice thicker & more systemic theologies of consent, the better to keep vulnerable people safe?